An Advanced Vision Geospatial Platform That Delivers A Measurable Emissions Programme That Can Save Up To 75% in OPEX Resources

Spinview UK Limited (RAIV), led by Tori Harvey and Daniel Rahamim, is a UK geospatial AI computing SME working on RAIV (Rail emissions and Asset Infrastructure Viewer). Infrastructure use causes 30% of UK emissions, and Transport for London's role in reducing these could save it £166M, but that requires thorough evaluation of its carbon levels, for which the data quality is poor. RAIV can be used from a moving train (saving people the need to go on the tracks), can combine data from multiple external sources and is much easier to use.